Novel Structured Particulates from a Scalable Mixed-Mode Crystallisation Platform

This project will investigate the potential of coupling multiple crystallisation methods for the generation active pharmaceutical ingredient (API) microstructure particles. Objectives for this process include: full process understanding of a baseline normal crystallisation for reference, selection of which crystallisation methods to couple (cooling, anti-solvent, evaporative, supercritical fluid, etc.), generate particle with a range of microstructures and testing of said microstructures for manufacturability and patient performance. This research will investigate how feasible it is to generate microstructured APIs, what range of structure properties are able to be generated and do these have any benefit with regards to either the manufacturing process or drug delivery to patient? Potential applications exist in the area of personalised medicines were the API particle could be tuned to a specific patient needs.